Living with disabilities, household conditions and COVID-19: a Scottish population-based study using linked administrative data

Living with disabilities, household conditions and COVID-19: a Scottish population-based study using linked administrative data